University of Bristol and BH Technologies Limited KTP 24_25 R3

To embed expertise to facilitate the development of a non-destructive, ultrasonic testing technology, and related products and services, to detect flaws and defects in infrastructure used for the storage of Liquefied Natural Gas infrastructure and cryogenic hydrogen.